Speech Skills Artificial Intelligence (SSAI)

The "Speech Skills AI (SSAI)" initiative addresses a pressing challenge in the UK: equipping skilled immigrant knowledge workers with advanced communication skills to integrate effectively into the workplace and society. With record migration rates and a growing need for professionals to contribute seamlessly to knowledge-intensive sectors, SSAI will provide a cutting-edge virtual reality (VR) platform tailored to the nuanced language and workplace communication requirements of this audience. Leveraging AI, immersive environments, and phonetic technologies, SSAI ensures learners gain confidence and competence in real-world settings, fostering inclusion and economic productivity.